Jewish Identifications and Minority Integration in Post-Ware Norway, 1945-2008

My thesis analyses integration among the Jewish community in contemporary Norway. I study how their identifications were shaped by their relationship with the larger society and other minorities, by investigation the positive and negative incentives for integration. The project builds upon the partial explorations of Scandinavian Jewish identifications. I will base my investigation on personal, official, and public archival evidence to explore changes in perceptions of the community's members over time. In a cross-generational survey, I will semi-structurally interview Norwegian Jews from different backgrounds and generations on their encounters with antisemitism, indifference, and acceptance.